Combinatorial theory of semigroup actions

Combinatorial semigroup theory deals with the questions of generators and defining relations for semigroups. St Andrews is one of the leading centres in the recent developments in this area, especially for the aspects dealing with subsemigroups, constructions and computation. Semigroup actions deal with representations of semigroups by transformations on sets. Semigroup actions can be treated as (unary) algebraic objects in their own right, and so the general notions of generating set, presentation, etc. apply. In this project Craig will seek to establish a systematic theory underlying this, investigate parallels with (and differences from) combinatorial semigroup theory, and, as an advanced aim, endeavour to relate the two.

Three SMSTC courses
University tutor training course & School tutor training course
University induction for all new PhD students
weekly(approx) Pure maths Colloquia